Edinburgh Napier University and Standard Life PLC

To develop enhanced data analytics capabilities to enable the modelling, analysis and presentation of complex data to improve Group internal Audit's assessment and insight into business risks and performance